Vulnerability of Coastal Energy Infrastructure to Climate and Environmental Change

Coastal energy infrastructure is vulnerable to flooding and erosion, particularly those sites that are located behind dynamic coarse clastic (sand and gravel) barrier beaches. This includes not only coastal power stations (e.g. Sizewell, Dungeness) but also energy distribution installations bringing marine renewable wind energy into the power grid.
Whilst the resilience of these sites can be maintained over the short term through local intervention, it is critical to understand how such locations will respond over the long term (decades to centuries) and thus to provide valuable lifetime assessments.
This project will investigate the offshore record of past coastal response, using analogues from landscapes and landforms that have been drowned by sea-level rise. The aim is to explore how the rate of sea-level rise, sediment supply and coastal geomorphology condition the response of coarse clastic barriers, thus determining their behaviour in terms of barrier rollover or overstepping. Findings will then provide critical information for designing climate-resilient net zero maritime energy infrastructure in back-barrier locations according to their geography, geomorphology and hydrodynamic environment.
Offshore bathymetric and seismic profile data will be used to assess the geomorphology, thickness, extent and geometry of drowned coastal landforms and underlying late Pleistocene and early Holocene fluvial channel infills. Sediments cores obtained with the seismic data will be sampled to determine sedimentological aspects and the palaeoenvironments of deposition, together with sediment budget and hydrodynamics for the time of formation and landform drowning.
OSL dating will be used to investigate rates of barrier migration and to pinpoint the prevailing rate of sea-level rise at the time of barrier reworking and/or overstepping. A typology for assessing barrier system response will be designed according to: (i) geography, (ii) sediment budget and (iii) hydrodynamics (including sea-level rise and wave climate).